STFC Global Challenge Network in Battery Science and Technology

Battery technologies are already a part of our day-to-day lives, particularly through their application in electronic devices. Indeed, the development of Li- based batteries was driven by the consumer electronics industry. However, in the future a range of battery technologies (not limited to Li-ion) will play an increasing role in our lives with applications as diverse as automotive power trains and grid storage to micro-batteries for "on micro-chip" power and biomedical batteries to power pacemakers.

In order to extend and optimise and the application of these devices in a range of environments, fundamental improvements to our understanding of the fundamental processes occurring in batteries are essential. Large-scale facilities research is essential to achieve this, using a range of techniques at neutron, synchrotron and high performance computing facilities.

Utilising a range of neutron, x-ray or HPC techniques in isolation provides opportunities to improve understanding of batteries - by combining the strengths of world leading practitioners across a range of complementary techniques and facilities we will have a unique opportunity to rapidly advance the field of battery science, and thorough our partnerships with industry translate this leading research into commercial reality.

Potential impact
This proposal seeks to bring together world leading researchers and industrial partners tackling some of the most important issues in battery science and technology by the use of large scale facilities research. The impact of the research will be widespread and ultimately lead to the development and proliferation of higher performance batteries. This will be achieved through world-class research, dissemination of best practice and defined routes for stakeholder engagement.

In order to maximize the impact of this proposal for members, industry, the wider research community and ultimately society in general, we have defined key goals and enabling activities for dissemination. These include frameworks for stakeholder engagement and a dedicated Co-I to promote and facilitate industrial engagement, IP generation and technology transfer.
Network goals will be achieved with defined frameworks for:

Promoting industrial engagement
Engaging beneficiaries outside the direct research community
Technique standardisation & Knowledge Exchange
Linking to other relevant networks
Informing future research funding
Routes for Technology Transfer
Facilitating cross-network collaboration
Enhancing and extending network membership